Project 'hatchin' - AI-powered advisor network for creative entrepreneurs

There is no barrier to creative talent. But there is a barrier to business growth. We're here to fix it.

Gen Z is more entrepreneurial than any other generation, and they're focusing their efforts on the creative sector. We're building an AI-powered platform that connects relevant creative ventures with professional advisers, and enables them to build a relationship and issue equity in their ventures in return for long-term support.

For the professionals, increasingly looking to build 'portfolio' careers, this enables them to participate in the potential wealth generation of high growth creative companies through providing their expertise and connections.

We're differentiated through the matchmaking process and the ability to seamlessly create adviser agreements (for confidentiality, equity options and more) all in one platform.

The ultimate mission is to allow more people to participate in both business creation and wealth generation through building these mutually beneficial connections.